Biomechanics of the Eukaryote Cell

The responses of cells are strongly dependent on their mechanical and chemical environment: in-vitro experiments with controlled substrate stiffness, topology and patterning of ligands have shown strong dependence of observables such as cell shape, area, shape and cytoskeletal protein arrangements on the substrates. However, these observables typically exhibit significant variability between nominally identical experiments though the statistics such as means and standard deviations of cell area, shape etc. over a large number of experiments is very consistent. This variability is not only inherent in terms of the bio-chemical processes occurring within cells but also critical to their functionality. However, deterministic "cell mechanics" models neglect/ignore these critical phenomena. In order to redress this deficiency an alternative approach has recently been developed wherein a statistical mechanics viewpoint is employed in the analysis of the response of cells.

The aim of the PhD will be to further develop and extend such modelling approaches by joining the scientific experiences in mathematical and computational modelling of biological media. Specifically, the aims will be:
-Extend the approach to a non-equilibrium setting so as to be able to model motility and invasion of single cells into tissues via adhesive type mechanisms.
-The framework has currently only been developed and used to analyse single cells. Extend the framework to multiple cells.
-Combine the first steps to develop a framework to model the collective motion of cells. This will first include the analysis of the migration of monolayers of cells.
-Introduce novel quantitative observables of collective and emerging phenomena.